Genes & Traits for Healthy Animals: Defining genome activity

Technical abstract
This programme will sustainably enhance animal productivity, efficiency and welfare by dissecting genotype-phenotype relationships and their biological basis. We aim to understand the consequences of genetic variation by defining how farm animal genomes are organised, expressed and regulated.